Pattern formation in cyanobacteria: the earliest organised life-forms

"Cyanobacteria are one of most successful forms of life on Earth, with origins dating back over two billion years, and can form into complex aggregates called biofilms that lie at the border of unicellular to multicellular life. Despite their importance to the history of our planet, along with their commercial and environmental potentials for biofuel production, little is known about how cyanobacteria biofilms form, how their mechanical properties arise, or how these properties could be engineered.
In this rotation you will make use of advanced microscopy methods to map the development of cyanobacterial colonies as they grow from a few individual cells into a collective structure of a biofilm, as might be present on the surface of a stromatolite, or in the bed of a biodiesel bioreactor.
The cutting-edge imaging methods that you will learn allow for real-time, high-resolution and three-dimensional imaging of macroscopic biological materials, and will allow for unprecedented insight into the dynamical structure of biofilms. The results of the rotation are intended to form an integral part of the full PhD project, which will then explore how to modify or engineer these structures."